Electrodeposition from weakly coordinating solvents

Studies of the electrochemical deposition of p-block elements and their alloys for applications in thermoelectrics, memory and infra-red detectors. Studies will involve the use of both conventional non-aqueous solvents, such as dichloromethane, and of supercritical fluids and the characterisation of the composition and properties of the deposits using a range of techniques.